'The snows of yesteryear: narrating extreme weather'

The principal objective of ‘The snows of yesteryear: narrating extreme weather’ is to reveal and relate past experiences, both historical and more recent, as ways of understanding and coping with phenomena increasingly regarded as markers of climate change. It will explore ways that these events are remembered and mythologised, and interpret what is ultimately learned from them as both warning and opportunity.

The project builds on the work developed by the AHRC “Historic Weather” Network, by continuing to scope and assess arts and humanities documentary and narrative primary source materials and demonstrate their value for research of historic weather and climate. It draws into collaboration the Network Co-I Prof Lorna Hughes (now University of Wales) and Prof Mike Pearson (Aberystwyth University) as award holder in the ‘Landscape and Environment’ programme. The project will focus on archival collections in the National Library of Wales (NLW), a legal deposit library.
The project’s aims are:
• To research accounts of extreme weather events, specifically regional and national experiences of harsh winters, as they are recorded in journals, dairies and literary and art works including narratives, poetry, novels, paintings and other visualisations, especially accounts related to extreme events, for example the 1703 “Great Storm”; and as they are described from living memory, via interviews and web input. It focuses upon experiences in relation to particular sets of historical, social, cultural and environmental circumstance and tradition: of rural communities in Wales and their records – from medieval Welsh poetry to contemporary regional broadcast news.
• To research, devise and encourage creative approaches to the exposition of such data from a variety of sources to provide an historical context and understanding of ways that communities have experienced, responded to and survived extreme events through resilience and adaptability.
Through this it will draw upon and inform perceptions and discourse, and may inform policy decisions with regard to resilience and adaptability in face of extreme weather in rural contexts.

The project involves two strands of enquiry:
• scholarly research to identify and prepare potential material for exposition: from library and other archival sources, in collaboration with the NLW, climate scientists from the International ACRE (Atmospheric Reconstructions of the Earth) project at the Met Office, and historic weather researchers. Archival reserach will explore the ways in which extreme winters have been represented and depicted in a wide range of cultural texts and media. This will be augmented by web-based community fieldwork including interviews with local people, historians, geographers and meteorologists, to gather experiences, memories and emotions.
• practice-led research to devise appropriate modes of public exposition to engage audiences: as live performance and through on-line platforms.

We will use digital arts and humanities methods and approaches for selection and digital representation of material collected by the project. The ordering and exposition of material will also follow principles of dramaturgical organization of content, highlighting ‘performative’ aspects of the content. This will also demonstrate the impact of “thinking digitally” on performance development and narrative.

It will result in:
• the creation of a live performance to be presented locally and nationally, with a premiere in the National Library of Wales in early 2013. This will evoke past events and immediate responses to them: of both trauma and resilience.
• the creation of a sustainable website: with a record of research materials; as the further creative exposition of assembled materials; as an interactive facility for the deposit of experiences of extreme weather, encouraging public engagement
• a summative workshop and other academic outputs to ensure the dissemination of academic and public benefits

Potential impact
The project is conceived to have public impacts upon the social and cultural – and potentially economic – lives of the inhabitants of Wales and beyond.

The project will elicit and make explicit the experiences of inhabitants of rural communities, framing and presenting them in ways that enhance their value and make them a viable resource in informing public discourse, and potentially policy.

The proposed web delivery will support the broadest engagement with the public, and facilitate collaboration between the public and researchers and their sources, for example, by outlining ideas for the input of transcriptions and annotation of data by the broader community. This will support knowledge transfer and enable the arts and humanities research to be central to public engagement with archives, data and primary source materials for climate change.
We achieve impact through:

• fieldwork interviews to elicit the memory and opinions of local and regional individuals, communities, groups and stakeholders such as agricultural organisations organised through local community groups and for instance through appeals in the well-established Welsh community press; through national press and broadcast media; through the presence of the National Library within contexts such as the annual National Eisteddfod; through the provision of on-line web resources, including The People’s Collections, Wales; and through exposition in both performance and on a publicly accessible web-site for the accessible deposit of memory and opinions, advertised through the publicity machinery of NLW and local and regional press and encouraging active participation and engagement; and as a depository and platform for the exposition of all our outputs
• a public performance to enhance awareness, understanding and appreciation of extreme weather events and how responses to such historical occurrences might inform contemporary experiences, strengthening local and regional regard for adaptability fostering opportunities for post-performance discussion.
• a public Workshop at the NLW(funded by the Library) to present and consider the outputs, their further development and potential arenas of impact.

Anticipated impacts are upon perception and upon the demonstration of active and historically informed ways to engage in discussion of weather and climate change and to assess the efficacy of responses to extreme events particularly as enacted in rural Wales.

The project further aims to increase the public effectiveness of an institution – the National Library of Wales – in making its collections visible and in demonstrating new ways in which they can be accessed and made culturally meaningful. Impacts are anticipated:
• in developing a methodology for the identification and provisional ordering of archival material thematic as opposed to by author or period in order to reveal resonant convergences;
• in investigating and proposing models for the public exposition of archival materials in both live events and on-line platforms
• in developing collaborations with communities engaged with archives, including local and family historians.
With regard to ACRE, official weather records from instrumental data will be augmented with 'unofficial' data from archives and other public records and privately collected materials related to historic weather accounts that will be a powerful means of checking the 'official' figures against those collected elsewhere. It will also enable ACRE to build a fuller picture of data from areas where it has not gathered data itself.
International impact will be achieved via ACRE’s involvement in the global community of climate science research (http://www.met-acre.org/).